The University of Nottingham and Casella Holdings Limited KTP 23_24 R2

To develop a wearable sensor that will gather worker's ergonomic data that can be easily interpreted to protect workers from occupational MSDs. It will also mitigate injury risk, reduce burden on health services and improve operational effectiveness, thus reducing occupational injury related absences.